"A past that does not pass": how the politics of memory dictate how the Franco-Algerian war is remembered and taught in France.

Using the Franco-Algerian war of decolonisation (1954-1962) as a case study, this interdisciplinary research evaluates whether the French history curriculum contributes to the exclusion of Algerians in France. The project examines the intersections of education, memory, and racism to dissect how narratives of conflict reproduce socio-ethnic exclusions. As "autobiographies of the nation" (Otto, 2013: 14), school textbooks become key techniques in the biopolitics of collective memory building: those not personally affected with the history and the 'post-memory' generations are taught to take the curriculum as their epistemological truth (Romanowski & Alkhateeb, 2010).